White dwarfs, exoplanets and fundamental physics

Analysis of spectroscopic and imaging data from the the ESA Gaia mission, Hubble Space Telescope (HST) and ground-based telescopes, and simulating white dwarf atmospheres to investigate the effects of extra-solar planetary debris infall.